AAN Medical Non-touch automated application of medication for people with limited dexterity, such as arthritis sufferers

AAN Medical aims to develop a range of automated, no-touch devices that will apply metered
doses of medication to joints affected by arthritis and similar disorders. This will improve
compliance with medication regimes, as patients with limited dexterity will no longer have to
open fiddly packaging or apply creams etc. This project aims to define the user requirements
for such a device, the regulatory pathway and the market size. The output will provide a
product development plan and inform the design and testing of prototypes.